ASSFAP: A seven stepped facilitated action planning process for recognising and meeting the spiritual needs of people with advanced dementia.

In 2010 the applicant completed a piece of work funded by the AHRC which looked at the spiritual needs and lives of people with profound learning disability. Understanding the spiritual lives of people with profound and complex learning disabilities: a community oriented action research approach. AH/F011482/1.

A product that came unexpectedly out of this study was the ASSFAP: a seven stepped facilitated action plan. This educational and process tool/system was specifically designed to be used by communities to explore, understand and respond to the spiritual needs of people with severe intellectual and cognitive impairments through the use of an action planning system of spiritual care development and delivery. Whilst there are recognisable differences between the two populations, it was felt that this process could be transferred and applied to other settings and that it could provide for the needs of a wide range of people with profound communication difficulties.

People with advanced dementia are a group of people, like those with profound learning difficulties, who are often overlooked and can be the subject of poor care through a lack of knowing what to do and how to be with them. This resource provides a method of "doing and being" for those who care for them professionally and within families, which enhances the quality of life of both the carers and the people with communication difficulties.

The project presented here focuses on making this resource (ASSFAP) available to the community of carers who look after people with advanced dementia; either those who live either at home, in residential care or in hospital. It comes at a time when the care of frail elderly people has been spotlighted by The Care Inspectorate (formerly the Care Commission) as requiring urgent attention. There is growing concern that care of older people, particularly those with advanced dementia, is being reduced to what has been called "bed and body work" to the enormous detriment of the older person and shame of our society.

Potential impact
The project would have impact within the following areas:

1. Enhancing the quality of life and mental health of people with advanced dementia, their families and carers. The project would provide a tested and testable approach that can be used effectively and easily within families, in healthcare contexts, within social care institutions and in religious communities. The approach would facilitate better communication with people who have advanced dementia and in so doing should contribute to the reduction in anxiety and depression that accompanies the inability to be heard and to have one's needs recognised and effectively met.

2. The project would facilitate effective third sector involvement in dementia care by drawing together church communities and established dementia care services in a way which enables each to contribute to the process of dementia care.

3. The process of developing MAPS (see note below) and working within communicative communities is designed to foster and sustain communities of care. By drawing people together around the needs of an individual, the project encourages community formation and development. By providing tools for accessing spiritual needs and perspectives, service providers particularly religious communities, (i.e. a relatively untapped source of social capital), would be equipped and able to get involved with an important aspect of the care of people with advanced dementia at home, in the community and within care facilities.

4. The project would contribute to Scotland's National Dementia Strategy, particularly under the section focused on "Policy Rights, Dignity and Personalisation - human rights." Article 9 of the Human Rights Act (1998) states clearly that: "Freedom to manifest one's religion or beliefs shall be subject only to such limitations as are prescribed by law and are necessary in a democratic society in the interests of public safety, for the protection of public order, health or morals, or for the protection of the rights and freedoms of others." If, as the research on spirituality and advanced dementia seems to indicate, very little is known about how to enable people with advanced dementia to have their spiritual and religious needs met, then a project such as this could be very important in achieving the goal of enhancing dignity and ensuring human rights.

5. Similarly the project would contribute to the Department of Health's "Living well with dementia: A National strategy for dementia care" document. In particular it would feed into and enhance the documents emphasis on good practice and person-centred approaches to dementia care.

6. The project would bring benefits to religious communities by offering ways of accessing experience and developing practical strategies that can enable them to communicate with people for whom the communication of spiritual and religious information can be highly problematic.

7. The project would also benefit NHS and social care staff who would be given a deeper understanding of the experiences of people with advanced dementia and a transferable care plan system that would enable identified needs to be met.

8. The approach has the potential for application across a wide range of groups and individuals including religious communities, social care facilities, NHS education and nursing and social work training and practice. As such, if effectively developed and properly packaged and marketed, it has clear commercial potential which should be sustainable over time. Bearing in mind the rising numbers of people who are developing dementia, a package and an approach such as this, sadly, has long term potential.

Note: MAPS (Making Action Plans) is a tool drawn from person centred planning. It combines imagery and words to produce a plan that offers a meaningful picture of the needs and capabilities of the individual.